Oxford Brookes University and Bridgehead International Agency Limited KTP 25_26 R1

To develop a novel, AI-powered SaaS platform which will improve the efficiency and effectiveness of Bridgehead's GTM strategies.